Engineering the blood-brain-barrier

Blood-brain-barrier (BBB) dysfunction is associated with key neurodegenerative diseases affecting our aging population, including Alzheimer's and Parkinson's disease. The BBB consists of specialised endothelial cells (ECs) that are separated by a thin basal lamina from a layer of associated pericytes and astrocytes. Astrocyte secrete cytokines and growth factors that increase the tightness of the endothelial layer.
This project will engineer a novel, simple yet robust in vitro model of the BBB that reproduces the main features of the physiological unit by substituting astrocytes/pericytes by a bioengineered membrane that presents growth factors very efficiently. This would facilitate screening for novel BBB treatments by pharma as well as the investigation of disease mechanisms.
The project is highly multidisciplinary and involves 3D printing, surface functionalisation with proteins and cell biology at the interface with materials.